Horizon

Our objective is to establish the feasibility of developing a cloud based control system, based on predictive software that will take a wide range of inputs and manage a local green energy infrastructure integrating photovoltaic (PV), small wind and combined heating power systems (CHP) together with heat, cooling and power management of the dwellings or offices and energy storage for a local community infrastructure. In this work packages we will establish the scope and range of potential inputs, develop the software and test it on model and blind data. At the end of the project we will assess the feasibility of our technology for this application and report on it.